Advanced Regulatory Innovation EcoSystem (ARIES)

The Advanced Regulatory Innovation EcoSystem (ARIES) project will explore the potential for the development of an AI based digital platform to support regulators to collaborate more effectively within their own organisational boundaries (by creating closer ties between innovation and regulatory policy), with other regulators (supporting collaboration around joint policy priorities) and with government policy teams (to enable more effective regulatory and government policy alignment).